The interplay between the immune system and social isolation.

Building on theories of social determinants of health that implicate the immune system in the relationship between social ties (or a lack of, i.e., social isolation) and mortality or morbidity, this project explores the precise nature of the link between isolation and the immune system. In doing so the researcher will ascertain if and how (the linking processes/pathways) the immune system is related with social ties and determine whether the immune system is the link between isolation and mortality and morbidity, as theorised.